Vision & Revision: Post-Romantic Particularism and Poetic Cognition in the Journals of RF Langley and JA Baker

This thesis proposes to take the relationship between vision and revision as a lens through which to read the journal
practises of RF Langley, JA Baker and others. It aims to subtilise a loosely-constituted history of journal and essay
writing that 'includes Dorothy Wordsworth, Ruskin, Hopkins, and Adrian Stokes', by reframing these journals, and their
concern both with the observation of nature and with the nature of observation, in the context of biogeographical
fieldwork and 'field notes'. Read thus, these texts can be said to destabilise the conventions of the journal form, locating
in it a particular experimental space somewhere between field journal, diary and poem, in which modes of poetic
perception, articulation and cognition can be trialled, scrutinised, edited and expurgated. This thesis will be grounded in
archival study and informed by a Heideggerian theoretical framework, drawing also on the phenomenology of Jean-Luc
Marion, and recent developments in Cultural Geography and experimental criticism. It will show these texts to have an
important contemporary significance both in their illumination of the approaches and agitations of recent place-writing,
and in their relevance to urgent questions about the ethics of attention in the context of environmental degradation.